Kinship care re-visited: Using Census 2011 Microdata to Examine and Map the Extent and Nature of Kinship Care Households in the UK

The research project will use microdata from the 2011 Census to provide nationally representative, reliable statistics and maps on the distribution and characteristics of kinship care households in the four countries of the UK. It will also work directly with various stakeholders to map a way forward in addressing the needs of these kinship families.

The most recent estimates of kinship care through analyses of the 2001 Census here at the Hadley Centre found that around 1 in 77 children in the UK were living with relatives or friends, otherwise known as kinship care. Although perceived as better than non- relative foster care, many children in kinship care experience mental health and behavioural difficulties due to previous experiences of maltreatment; most live in poverty and deprivation; and carers, who are mainly grandparents, are also more likely to suffer from physical and mental health concerns. Support and services from local authorities is most likely when the kinship carers are registered as foster carers, although in the most recent estimates, this constituted only around 5% of the 173,200 children living with relatives in the UK. All four UK Governments have acknowledged the need to support all kinship families. However, service provision remains very patchy and concerns have been raised about the extent of the needs of kinship families that are not being met through Government interventions.

The effects of social and demographic changes in the UK such as the economic downturn and patterns of migration, may all have contributed to a changed distribution of kinship care to that seen with the 2001 Census. Furthermore, one of the main findings of the previous Census analyses was that the characteristics of kinship carers, for example the carer type (grandparent/sibling) and ethnicity, varied between and within the four UK countries, although these differences were not explored in great detail. Therefore, this research will conduct more in-depth analyses of the 2011 Census microdata to explore these differences between and within the four UK countries and also compare children growing in kinship care to those living with at least one parent.

This in-depth view of kinship care in the UK will be useful to policy makers, practitioners, academics, third sector organisations lobbying for and supporting kinship families, as well as organisations campaigning against child poverty (Family Rights Group, Grandparents' Association, Grandparents Plus, Barnardo's, Office of the Children's Commissioner, Save the Children and UNICEF). All outputs from the study will be made available freely through the project website and other social media platforms.

Through the establishment of a stakeholder advisory group at the outset of the study, and through interviews and a survey, the research will work directly with a variety of key stakeholders (kinship families, academics, policy makers, practitioners and third sector organisations) to discuss the key economic, social and policy challenges of kinship care in the UK and map a way forward. A special effort will be made to reach the general public through media and social network platforms. This would especially be useful in getting the message across to kinship families who are not in receipt of any services from local authorities to inform them of the findings of this study and provide details on whom they could contact for further information and support.

Potential impact
WHO WILL BENEFIT FROM THE RESEARCH AND HOW WILL THEY BENEFIT?
The research will generate new academic, political and public awareness and understanding of the extent and prevalence of kinship care households in the UK, including the proportion of kinship carers not known to local authorities. This new evidence base has the potential to impact on policies regarding kinship care at local, regional and central governmental levels in the four UK countries. The disaggregated analyses down to local authority level will provide a scientific evidence base for local authorities and policy makers to better target these vulnerable families facilitating policy formation, implementation and effective resource allocation. Given that the analyses of the 2001 Census found that 95% of the kinship families are unknown to the local authorities, this research also aims to raise the profile of this hidden population of kinship families and harness political will to change policy and practice regarding how the needs these families are assessed and addressed. The research output will also be beneficial to practitioners working within Children and Family Court Advisory and Support Service (CAFCASS), educational services, CAMHS and the NHS in terms of signposting a population who may be in need of their support. As all UK Governments have pledged to eradicate child poverty by 2020, the results pertaining to the poverty and deprivation faced by kinship families will be of significant use to policy makers working within Governments to facilitate this goal. It is hoped that through impacting these policy and practice developments, the project in the longer term will lead to better health and wellbeing of children and carers living in kinship care arrangements.

The evidence will also be of interest to stakeholders such as third sector organisations and those campaigning for children's right and against child poverty (for example, Family Rights Group, Grandparents' Association, Grandparents Plus, Barnardo's, Child Poverty Action Group Office of the Children's Commissioner, Save the Children and UNICEF).

The research will also act as a conduit to collaborative work and debates between various stakeholders (including kin carers, policymakers at various levels, third sector organisations, academics, private sector and practitioners) by engaging with the stakeholders from the outset of the project and facilitating a dialogue through the advisory group and stakeholder interviews, which innovatively uses the Delphi method to feed back the results to stakeholders before reaching consensus.

In order to facilitate these outcomes, the dissemination of output to these beneficiaries will be carried out during and after the project life cycle through several activities. The dissemination of the project results through the website, multiple social media and other direct media platforms will enhance the public understanding of kinship care and also reach out to those kinship families, who may be in need of support, encouraging them to contact the relevant authorities.
Two separate conferences will be organised at the end of the research project to disseminate the findings to the key stakeholders and academics. The stakeholder conference, which will be organised in partnership and hosted by a stakeholder, will focus more on the policy and practice implications. The research will also be presented at other practitioner workshops as well as academic conferences.

The well established research, policy and practice links of the Hadley Centre and the networks of the stakeholders will be utilised to convey the messages from the research to a wide local and international policy, practice and academic audience.